Dropping in and dropping out: understanding cultural value from the perspectives of lapsed or partial arts participants

This project aims to explore attitudes towards the arts and cultural value amongst 'culturally aware non-attenders' (Winzenried, 2004; Dobson & Pitts, 2012) - the sector of the population who are receptive to arts involvement, but are currently minimally engaged. Three interlinked interview and survey studies will include people who have previously learnt a musical instrument but no longer play, as well as those with an interest in one art form who are unlikely to attend another. For this substantial sector of the population, their perception of the value of the arts is only partially translated into action, making them a potentially rich source of arts advocacy and involvement, if the means can be found to further activate their latent interest.

The three studies will take place as follows:

Study 1: The violin in the attic - investigating lapsed musical participation
This study will focus on amateur musicians, exploring the experiences and attitudes of those who no longer play, and who commonly cite pressures of time, family, and work as having caused them to cease involvement (Pitts, 2005;2012). Through in-depth interviews with around 30 'lapsed' members of musical groups, this study will explore how the benefits and costs of musical participation are articulated by those who no longer actively participate, and will identify the factors in causing participants to cease their involvement. These findings will shed new light on cultural value as perceived by those who have other priorities in their lives, and will help to propose strategies for retaining and re-engaging such people as active participants.

Study 2: Loyalty and its limitations - exploring cultural value across art forms
This large-scale questionnaire study will explore the articulation of cultural value across genres, by questioning those who attend a narrow range of arts events about their experiences of their chosen genre, and their broader understanding of arts in society. Responses will be sought from audiences in a range of venues, including independent cinema, theatre, concert halls and museums; each will be asked about their frequency of attendance, factors in choices of events, openness to other art forms, and attitudes towards less familiar arts. The study will therefore highlight any differences between the attitudes and experiences of audiences at specific arts events - and so shed light on whether 'cultural value' is generic to arts engagement, or needs to be more subtly defined for different audiences.

Study 3: Cultural value in lives and localities
This study will return to the in-depth interview approach used in Study 1, so allowing for comparisons between lapsed arts participants and occasional arts attenders, as well as deepening the evidence from Study 2 with a closer exploration of how attitudes and patterns of engagement are formed in adult life. Around 30 volunteers from Study 2 will be interviewed using a life history approach (cf. Pitts, 2012) to explore their level of past engagement, and how this has shaped their perceptions of the contribution of the arts to their life and to the local community. This study therefore offers another perspective on the factors that promote and inhibit involvement in the arts, and on the articulation of cultural value that surrounds those participation decisions.

The project will generate data and discussion of academic interest (to be published in at least two journals of different related disciplines) and of practical value to arts organisations (to be reported through the Sheffield Performer and Audience Research Centre website - http://www.sparc.dept.shef.ac.uk/). Findings will be reported back to arts organisations, local government and Arts Council representatives, so fulfilling the aims of the AHRC agenda on a local, social scale as well as through contribution to academic debate.

Potential impact
In addition to the academic beneficiaries of this research, other users of the research will include arts organisations, seeking up to date information about a traditionally hard to reach sector of their audiences, and amateur performing groups, who will gain understanding of the factors that cause members to cease involvement. The main impact of the research will therefore be in its provision of a substantial body of empirical evidence on contemporary attitudes to the arts, generated by a group whose currently minimal involvement has the potential to be converted into more substantial engagement.

Arts organisations will therefore gain understanding of:
- How their cultural offers are perceived and received by occasional audience members, both within their own genre and through comparisons with others
- What the factors are that inhibit greater engagement in the arts, and how these might be overcome through changes to current marketing, presentation and/or audience consultation
- How cultural value is perceived and articulated by the 'partially engaged' sector of society, and how this might be strengthened or challenged by arts organisations in the future

Specific beneficiaries will therefore include:
- Directors, promoters and marketing managers of arts organisations, who will gain a clearer understanding of their potential audiences and ways to communicate with them
- Arts educators, seeking to promote lifelong arts engagement in their students, who will understand the factors in sustaining or ceasing arts involvement
- Local and national government, who can be provided with evidence for the benefits of the arts and with strategies for increasing engagement and so supporting the cultural economy
- Artists and audience members themselves, who will benefit from a clearer articulation of the value of the arts, and the potential to increase engagement in future audiences

Through dissemination and implementation of the research findings - achieved through web resources, seminars and publications - improvements could therefore be made to the effectiveness of arts organisations and cultural policy, so enhancing the quality of life for citizens who are persuaded to engage more fully with the arts. Educators, arts funders, and arts organisations will be equipped with clearer evidence for the social and wellbeing benefits of their activities, and encouraged to articulate cultural value more clearly. Some of these benefits will be immediate, for those organisations and individuals who take part in the research; others will be disseminated by the end of the project through online resources and reports; and longer-term changes to marketing and audience engagement will take one or two years to implement. The data collection tools of the project will equip arts organisations and professionals to update their qualitative audience insight a regular basis, so enhancing existing audience development strategies and improving the quality and reach of the organisations' work.